Microstructural Imaging Data Centre (MIDaC)

Characterising microstructure in vivo is key to understanding tissue properties and processes in health and disease. Central to this mission, the UK's National Facility for In Vivo MR Imaging of Human Tissue Microstructure (NMIF) houses one of the world's three 'Connectom' MRI scanners, fitted with unique hardware and optimised for imaging tissue microstructure in unprecedented detail. The potential to enable new breakthroughs in neuroscience/medicine with such equipment is huge.

While extremely valuable, however, such resources are also expensive and scarce. Making their data open and widely available to the community in a well-documented, scientifically usable form would maximise their impact. With few exceptions, such practice is rarely adopted by medical imaging researchers. Our multi-disciplinary team, drawing on data sharing principles developed by the Cardiff Astronomy Instrumentation Group (AIG), will define and pioneer a unique scientific and technological platform for sharing NMIF data with the worldwide brain research community, extending the value and scientific applications of the resource. Ancillary information and novel processing workflows will also be published. The Microstructural Imaging Data Centre (MIDaC) will 'blaze a trail' that promotes open data in brain imaging research, and offer a unique resource of state-of-the-art data from one of the most powerful medical imaging instruments currently available.

Potential impact
Differential and early diagnosis of neurodegenerative diseases and syndromes, such as epilepsy, cancer, and dementia, are amongst society's biggest medical challenges. Given the variety of causes and aetiologies of these conditions, reliable identification of the underlying pathologies is a requisite for therapy effectiveness. Connectom scanners are perfectly suited to reveal early changes in structural and functional properties by exploiting unique hardware designed to characterise tissue with unprecedented level of detail. It is in the dissemination of this data that the technologies enabled by this project can have a serious impact, facilitating its full exploitation and, consequently, maximising the knowledge extracted from them. In particular, the following sectors might benefit from this proposal:

1. Healthcare sector, by exploiting novel image-based disease biomarkers to increase treatment effectiveness and reduce the associated costs.

2. Industry sector, by utilising the microstructural information to improve models and software for neurosurgery and drug and stem cell delivery into the brain, accounting for the impact of tissue microstructure on the transport of the drug/cells.

3. Education sector, by taking advantage of an imaging repository to be used in undergraduate and postgraduate courses and projects, as well as by scientific communities hosting educational events such as workshops, hackathons, and challenges.